Science with the WEAVE-LOFAR Survey

The student is working on publishing some of the first science papers with the new WEAVE-LOFAR survey in the areas of star forming galaxies and active galactic nuclei. He is working on bringing the spectroscopic information together with photometric data at other wavelengths to make the best yet measurements of the forces driving the evolution of this activity selected sample.